Developing ultrasonically enhanced recycling of photovoltaics

Waste Electrical and Electronic Equipment (WEEE), also known as electronic waste (e-waste), represents the fastest growing waste stream globally. In 2019, the global generation of e-waste reached a staggering 53.6 million metric tons (Mt), with an average of approximately 7.3 kg per capita, up from 44.4 Mt in 2014, with an average annual growth of 2 Mt to 74.7 Mt by 2030 and up to 110 Mt in 2050. Despite the fact that 78 countries (equivalent to 71 % of the world population) had national laws for e-waste management in place by 2019, only 17 % of e-waste was documented as being managed in an environmentally sound manner, allowing for the recycling of £7.37 billion GBP worth of valuable raw materials [1,2]. Photovoltaic (PV) installation is a green technology, but its dark side appears upon entering the end-of-life (EOL) phase after passing the average life span of 25-30 years. In 2016, 45000 tons of PV waste were generated globally, and according to the International Renewable Energy Agency (IRENA), the amount of PV wastes will reach 1.7- 8 million tons by 2030 and 60-78 million tons by 2050, considering regular (reach their EOL) and early losses (deteriorate before their EOL) [3,4]. The UK was the first country to adopt the EU's WEEE directive (2012/19/EU) that relates to the disposal and recycling of solar PV materials. Toxicity associated with photovoltaic technologies is a concern because elements such as lead, tin, and cadmium are known to be harmful to the ecosystem and human health, and improper waste disposal may result in the leaching of such toxic metals into soil or water. On the other hand, metals like silver, copper, and aluminum are high-value and critical elements present in PVs, and recovering and reusing these metals from waste PV has been shown to have a net improvement on global warming, acidification, and eutrophication impacts, even after accounting for the negative footprint of the extraction processes. Crystalline silicon PV modules also contain a significant amount of silicon, which, although abundant in the Earth's crust, has recently been added to the list of critical raw materials in Europe. Therefore, an efficient recycling of such elements from EOL PVs can lead to several advantages, including encouraging circularity within the supply chain, conserving their primary ores, consuming less energy and resources, and low-cost production due to the fact that most of these elements are primarily extracted via highly energy-intensive processes [5-7].